How Gut Bacteria Help Protect Against Pseudomonas aeruginosa Colonisation

My research investigates how the gut microbiome prevents Pseudomonas aeruginosa from growing in the gut and why antibiotics weaken this defence.

P. aeruginosa is a harmful bacterium that is rarely found in healthy people's guts. However, after taking antibiotics, the chance of P. aeruginosa growing in the gut increases, likely because antibiotics kill helpful gut bacteria that normally prevent harmful microbes from settling. If P. aeruginosa takes hold, it can enter the bloodstream and cause life-threatening infections, particularly in hospital patients and those with weak immune systems. Many antibiotics do not work against P. aeruginosa, so preventing its growth in the gut is crucial. Despite this, we do not fully understand how the microbiome blocks P. aeruginosa, or why antibiotics disrupt this defence. Understanding these mechanisms could help us develop better ways to treat P. aeruginosa infections.

This research will explore how antibiotics change the gut environment in ways that help P. aeruginosa grow. I will test whether antibiotics increase nutrients that P. aeruginosa can use and whether they lower levels of helpful substances, such as short-chain fatty acids, that normally stop its growth. To study this, I will use lab-based gut models to simulate the human microbiome and examine how it responds to antibiotics. I will use DNA sequencing to track changes in gut bacteria, while chemical analysis will measure shifts in nutrients and other substances. I will also test how these changes affect P. aeruginosa growth.
I expect antibiotics will reduce protective substances while increasing nutrients, creating a gut environment where P. aeruginosa thrives. By identifying key factors that allow this bacterium to grow, this research could lead to new ways to prevent infections, such as targeted probiotics or microbiome-based therapies, helping protect hospital patients and reducing the global impact of antibiotic-resistant infections."